Parental mental health and children health service utilization

This phd project is to use large-scale administrative health datasets and statistics from NHS and ONS to examine the causal impact of parental mental health on children's health service utilizations, by applying econometrics modeling methods. Understanding the causal relationship between parental mental health and child health service utilization can provide insight and guidance to policymakers and health practitioners. The general public and families can also benefit from this research by understanding the impacts of parental mental health on children.